From Pig and Palms to Lions and Lion Killers

Biodiversity loss is driven by human activities and policy responses require an understanding of human behaviour, culture, society, markets and policies. As such, conservation scientists must be interdisciplinary and my career to date has focused on developing a cross-disciplinary tool set. Although my PhD research and subsequent post-doctoral research may at first glance appear to be thematically disparate they are tied by my continued efforts to develop myself as a truly interdisciplinary researcher.

During my Phd (2004-2009) I employed economic methodologies to evaluate the feasibility of conservation interventions in commercial oil palm plantation in Indonesia. My subsequent research (2009-2010) used social science methodologies to determine the drivers of wildlife exploitation. Specifically my research focused on the economically motivated lion killing by the Sukuma community in Western Tanzanian, thereby exploring the potential for using social science rather than narrowly focussed ecological methodologies in quantifying and monitoring resource use and animal offtake.

It is not uncommon for PhD students to fail to complete publications from their thesis as they move onto other opportunities. Equally many research grants, particularly in the field of practical conservation, provide funds for field data collection and report writing but do not support the production of peer-reviewed publication. My aim during the course of the PDF is to consolidate my research to date, strengthen my publication record, effectively disseminate my research results and develop a stronger foundation for future research activities.
My plan to achieve these aims is through working within the Wildlife Conservation Research Unit (WildCRU) of the University of Oxford, under the mentorship of Professor David Macdonald. WildCRU's specialism is in the integration of theoretical and practical approaches to conservation especially in human- carnivore conflict and Professor David Macdonald is a world leader in this area. My time at WildCRU will be complimented by an overseas institutional visit (OIV) to the Department of Anthropology at the University of California, Davis to work with Professor Monique Borgerhoff Mulder.

I plan to publish my research in academic social science journals, thereby contributing to two high profile conservation issues: 1) how to mitigate the impact of oil palm expansion in SE Asia and 2) the conflict between large charismatic carnivore species and local communities. I intend to present my research at one international conference, the Annual Meeting for the Society for Conservation Biology, whose social science section is growing in power and influence. Additionally I plan to visit Tanzania with the objective of both developing future research agendas and networking with the in-country conservation community. This way I can ensure that my future research program is directly in tune with current on the ground initiatives. Visits to New York and Washington DC (a visit that will be tied into my OIV) will allow me to strength links with two funding organisations.
In conclusion, by the end of this PDF, I will be in a strong position to enter the arena of interdisciplinary research not only as a competent natural scientist but also a recognised social scientist, with a proven track record